Micro Nav Ltd - Pilot Training: Simulated Air Traffic Control Environment for Flight Simulation Training Devices

What is the Need?
The lack of realistic simulated other aircraft and Air Traffic Control (ATC) communications
in flight simulators has been called ‘the missing link’ in pilot training. As a result, the most
advanced training devices simulating today’s most sophisticated aircraft still lack fundamental
realism in environment and communications.
This project will develop a fundamentally new major sub-system within flight simulation
training devices (FSTDs), helping to keep the UK at the forefront of simulator technical
development and more widely, the flight training market.
Leap in Flight Simulator Performance
This technology will create a step-change in flight simulator fidelity and application,
providing pilots, at all levels of training, with a more realistic busy airspace environment
outside the cockpit and more representative pilot communication workloads.
Regulatory Backing
This system will meet guidance first introduced by the International Civil Aviation
Organisation (ICAO), and over time will become a regulatory requirement in flight simulation
training devices, thus generating industry-wide global commercial demand. An enhanced
ATC environment is already mandated by the European Aviation Safety Agency (EASA) for
flight simulators used for the Multi-Crew Pilot Licence.
Enhancing Worldwide Aviation Safety
Human factors, and in particular, communications are recognized areas having contributed to
many aircraft incidents and accidents. This project will further enhance both civil and military
pilot training delivering enhanced aviation safety worldwide.
Micro Nav Ltd.
Micro Nav Ltd., based in Bournemouth UK, is a highly specialized developer and supplier of
Simulated Air Traffic Control (ATC) Systems. The company is the proud recipient of the
Queen’s Award for Enterprise (2010) for its performance in international trade and has been
ranked in the Sunday Times HSBC Tech Track 100 (2010) and International Track (2011)
league tables.